Liverpool John Moores University and United Automation Limited

To implement key Industry 4.0 concepts (connectivity, real-time monitoring, predictive maintenance, modularisation, DaaS) in United Automation by developing smart Industry 4.0 ready power controllers to bring a step change in output.